Cow Collar Communication

Cow collar communication system that captures data in a receiver located on either a cow collar or ankle cuff, which is being transmitted from our pH/temperature bolus located in the reticulum/rumen of a cow. This will give us the opportunity to send signals to other devices such as smart phones remote from the farm